Pattern: the progressive platform for placemakers

DCMS Create Growth Competition funding is supporting Partisan Studio to launch Pattern, a new platform for "progressive placemakers" from within Greater Manchester. Through an online platform, podcast series, print publications and live events/workshop series, Pattern Platform will support thought leaders across placemaking sectors to connect, learn, develop and trade with each other.

Partisan Studio aims to design, build and launch the Pattern brand in summer 2023, showcasing a growing membership community of placemakers - architects, engineers, urban designers, and wider placemaking professionals (i.e. festivals, events, culture) to help bridge the knowledge gaps between industries and with the wider public. Create Growth Competition will also support Partisan Directors to build the next phase of Pattern's development and expansion as an impactful brand, service and membership offer. Working with the Growth Company in Greater Manchester, Partisan will utilise the Create Growth business support in the planning and investment readiness for subsequent expansion of Pattern's suite of B2B services in 2024/45\.